Intelligent dynamic flood response and recovery strategy

iD-FRe2S explores the combined use of Unmanned Aerial Vehicles (UAV) and Artificial Intelligence (AI) to assess the effectiveness of drains to support surface water management. Efficient surface water management depends on a number of factors; one of the primary factors is the microtopography that influences the surface water flow path, direction, and velocity. Proper placement of drains at optimal locations is essential to ensure effective drainage of surface water into the subsurface sewer system to be transported to the treatment plant or discharged into a river. With advancements in technology, UAV now enable the capture of high-resolution data, including imagery in the visual spectrum and other products, which together provide detailed topographic information and realistic visual context. By combining high-resolution topographic data with imagery and AI techniques, we can generate valuable insights into managing surface water flooding.

In this project, we assessed the accuracy of UAV-derived Digital Elevation Models (DEMs) based on imagery and compared them to widely-used manned aerial LiDAR data to characterise microtopographic flood features such as drain points, floodgates, brick wall kerbs, road surfaces, and vegetated embankments. Given the critical role of storm drains in removing surface water, their optimal placement at low-lying areas and along natural flow paths is essential. Accurate identification of storm drain locations is therefore a priority. Leveraging the high-resolution RGB imagery from UAVs, we applied machine learning algorithms to detect and map storm drains. Once they were mapped, we explored the application of topographic indices maps generated from UAV DEMs to assess the spatial distribution of storm drains and assess their effectiveness. Further, we aim to investigate the effect of inefficient storm drains on a street-level flood risk. The specific objectives of the project are:

Objective 1- To critically evaluate the accuracy of UAS RGB-based DEM(Digital Elevation Model) and manned aircraft LIDAR DEM in identifying microtopographic features that influence surface water flooding
Objective 2- To evaluate the application of random forest and OBIA(Object based Image analysis) techniques on RGB imagery to map storm drain locations in urban areas.
Objective 3- To test the application of topographic indices from UAS-DEM to appraise the spatial distribution of storm drains and to assess their effectiveness for surface water flood management.
Objective 4: To investigate the impact of ineffective storm drains on street-level flood risk mapping.

The findings from this study can support decision-making for the maintenance and operation of drainage infrastructure. Additionally, the insights gained can inform the design and implementation of sustainable urban drainage systems (SuDS) based on Low Impact Development (LID) principles.